University of the West of Scotland and Odour and Dust Solutions Limited

To transfer the capability to develop a sustainable industrial platform for the production of algae-based remediation and odour control products.